DISCOVERING HIDDEN ABILITIES (DHA): BUILDING ASSESSMENT TOOLS FOR CHILDREN WITH ATYPICAL DEVELOPMENT.

Research question: What are the abilities of children with typical and atypical development that
emerge in naturalistic interactions and how can these inform the development of alternative
assessment frameworks?
Background and rationale for the study:
Assessments are a constant presence in the life of children with atypical development (AD), with
consequences in terms of provision of support, inclusion in mainstream schools, and evaluation of
their developmental progress. However, many limitations of standardised assessments have been
repeatedly pointed out, crucially the fact that by definition they cannot take into account atypical
children's different approaches to problem solving, language and communication. Naturalistic
studies of children's conduct on the other hand, provide compelling evidence of spontaneously
occurring linguistic, cognitive and social abilities through enriched, multimodal analyses of activitiesin-
context. These studies propose an alternative approach to conceptualising competences and skills.
The PhD project will be devoted to identifying enabling practices used by caregivers and children's
indicators of abilities occurring in everyday adult-child interactions and define principles which could
be used to develop new instruments complementing and supporting the work of practitioners. The
project will use a converging methods approach combining multiple research methods, such as
corpus analysis of existing and new data capturing interactions of both typically and atypically
developing children, a survey identifying practitioners' problems with existing assessments, and will
use the data obtained to develop guidelines for an alternative assessment framework.